Study and modelling of phase-transformation in metals and al loys, incorporating computer modelling with phase-field mode lling.

Study and modelling of phase-transformation in metals and al loys, incorporating computer modelling with phase-field mode lling.